Automated community assessment of aphasic stroke (The ACOUSTICS study)

Aphasia (language impairment) is common after stroke. Developing Automated Speech Recognition (ASR) models that detect a variety of clinically pertinent speech errors would be a game-changing advance in monitoring and diagnosing patients in the community. The overarching aim of this project will be to advance ASR in patients with post-stroke aphasia to a) monitor patient's speech in their home setting after stroke and b) identify clinically useful speech errors with potential to be used as targets for speech and language therapy. Speech data will be segmented, denoised and acoustic
features (e.g. Mel-frequency cepstral coefficient-MFCC) will be extracted from the speech spectrograms. Aligners (Htk3, KALDI, or de novo) will be tuned based on training data to determine the start and end of a phoneme/word. These will be fed into recurrent neural networks and deep Bidirectional LongShort Term Memory Recurrent Neural Network (BLSTM-RNN). Supervised and unsupervised learning models will be used. Recognition models will be used at different levels: phoneme-level (Hidden Markov Model/Gaussian Mixture Model), lexical models to detect words, and language models to detect utterances. At each level error estimation will be evaluated.